Advanced Manufacturing for Complex Avionics

The AMCA project will focus on the research, development and implementation of novel Supply Chain techniques in support of new technology introduction in the GE Electronic Controller and Power business. The project will facilitate a step change in the delivery of manufacturing and test capacity and capability to meet aerospace requirements. The project will include the development of PCB manufacturing test equipment and develop new techniques for the enhancement of high volume complex manufacturing processes. It will also focus on the development of Remote Electronic Units for use in harsh environments that will set requirements for future PCB manufacturing and test capabilities. This work is expected to create additional new jobs by 2014 and sustain manufacturing on the GE site for many years beyond.